Interrogating colonialism, climate crisis and mass human migration through decolonial curating.

This PhD will explore decolonial curatorial practice by working in collaboration with UK visual arts organisation D6: Culture in Transit and their Cyprus based sister organisation D6:EU as they create and deliver interdisciplinary projects from the centre of an interlinked global web of artists, arts organisations and community initiatives. This research will begin in the transformative work of artists navigating colonialism, mass migration and climate change then be expanded through cross-disciplinary participatory practice to reveal pathways towards social and ecological justice.